The University of Sheffield and Severn Trent Water Limited

To develop and implement a Real Time Control system within urban drainage networks. This technology will facilitate better use of inherent storage capacity within the network during storm events and thereby reduce the number of spill events caused by insufficient network capacity.